Leeds Beckett University and Marlow Foods Limited

To research, develop and implement an in-house nutritional behavioural change capability focused on overweight and obese consumers, in-order to support sustained modification of consumer behaviour towards healthier food choices offered by Quorn.